Multipurpose eFoiler Platform

Following the launch of the world's largest 100% electric foiling vessel, 'Pioneer', at the beginning of 2022, Artemis Technologies has been inundated with enquiries from all over the world regarding its eFoiler technology across a range of applications.

Whilst this first Artemis-eFoiler system was designed to service the workboat market with reliability and robustness the key criteria, performance of the vessel was compromised due to weight penalties incurred from the stringent structural requirements necessary to meet the MCA's Workboat Code.

Whilst workboats have a consistent known operational profile, often working from a single port, with a requirement for a single location shore-based charging solution, other markets have a more varied duty cycle; for example, in water taxi or leisure applications where the daily mileage and access to charging infrastructure can vary significantly.

For this classification of vessel, different regulatory rules result in lighter structures, opening the opportunity for smaller, higher performing composite foils delivering improved speed and range. This project will focus on the development and demonstration of a high-performance Multipurpose eFoiler Platform system, targeting a top speed of 40kts, with range of 70 nautical miles at cruising speed.

In order to maximise the global opportunity of maritime decarbonisation Artemis has developed a 'bustle concept', an innovative change to the manufacturing approach which will facilitate large scale build of vessels at shipyards around the world, whilst manufacturing the high-value Mulitpurpose eFoiler Platform system in Belfast. The bustle concept involves the standalone manufacture of a section of the lower portion of the hull, which will be manufactured in Belfast and filled with an essential Artemis-eFoiler system. This is connected to the hull, at the location where the vessel is built. This novel solution opens the Mulitpurpose eFoiler Platform system technology to a variety of applications, at a wider range of locations.

To successfully demonstrate the high-performance Multipurpose eFoiler Platform systems and bustle manufacturing concept, Artemis Technologies will work with passenger vessel operator, Condor Ferries, and luxury yacht maker, Cockwells, to build and deliver real world demonstration of a water taxi and a luxury tender, utilising the same base bustle/platform technology but with different top-hats, manufactured at different UK shipyards.